Investigating the impact of alternative splicing on retinal cell structure and function

Investigating the impact of alternative splicing on retinal cell structure and function: a multidisciplinary study to uncover new regulators of retinogenesis in health and disease